Biodegradable batteries for biomedical engineering

The overall aim of the project is to develop a novel biodegradable energy storage device with controllable degradation characteristics. The project will be based on a pre-existing concept developed by Wallace et al. and will be broken down into 5 objectives corresponding to the major components of the device, namely:
1. Anode
2. Separator
3. Electrolyte
4. Cathode
5. Encapsulant

The project will employ a combination of lab based synthesis and characterisation with state-of-the-art atomistic simulation.